Development of a Novel Intraluminal Hydrogel for Epithelial Tissue Expansion

Hydrogel tissue expanders for keratinized epithelial tissue have successfully made the transition from bench to bedside, for example, as an adjunct to surgical resection and treatment of cleft palate. However, for other non-keratinised epithelial tissue such as the squamous and stratified tissue of the uro-genital tract there are specific difficulties with appropriate tissue expansion. This project aims to develop and test a novel anisotrophic tissue expander for non-keratinized epithelial tissue. This is primarily a laboratory based project which will develop skills in molecular biology (e.g. RNAseq,), microbiology (e.g. metagenomics), histopathology (e.g. immunohistochemistry) and bioinformatics. In addition, the project has an industrial partner and time will be spent working with a company based in Oxford, UK.